Brunel University London and Advanced Logic Analytics Limited

To use novel Artificial Intelligence/Machine Learning concepts and tools which will enhance the systematic trading products marketed to the Financial Services sector. To create a unique solution which will utilise sentiment analysis to accurately predict future market movements to improve fund performance significantly.